Investigating the Prognostic and Predictive Values of Spatial Cellular Interactions in Colorectal Cancer through Spatial Data Analysis and Machine Lea

Colorectal cancer is one of the most common causes of cancer-related mortality worldwide. Treatment remains challenging and ever evolving. Increasing number of evidences now highlight the importance of the tumour microenvironment in determining disease progression and clinical outcome. Studies by one of the project co-supervisors (Prof Joanne Edwards) have shown that tumour stroma percentage and peritumoural inflammation are associated with patient survival and relapse following surgical resection. These findings suggest that further exploration of spatial cellular features, with focus on tumour stroma, could provide insights into the disease pathology, treatment resistance, and identification of novel prognostic and predictive biomarkers, to ultimately aid clinical management. Additionally, advances in imaging techniques and machine-learning methods now allow granular quantitative exploration of spatial tumour biology.

This project will use patient multiplex immunofluorescence data to construct spatial cellular graphs and their quantitative features. The quantitative data will then be explored using unsupervised machine-learning, such as dimensionality reduction and clustering, to identify distinct subgroups, whose clinical relevance will be assessed using survival analysis. Furthermore, clinically relevant cellular interactions will be investigated using graph-based deep learning to predict patient outcomes. Lastly, this project will use NanoString CosMx spatial transcriptomics data of the same patient cohort to characterise ligand-receptor pairs of cell-cell interactions on a single-cell resolution and correlate them with clinical outcomes.